ASSEMBLE | Adaptive SystemS for Energy Management in Buildings with Low cost and Enhanced usability

The aim of this project is to develop an innovative easy to install, flexible, low cost building monitoring and management system infrastructure and interface. The system will harness the benefits of the power line carrier (PLC) technology currently used by TerOpta in its lighting control system in avoiding the need for additional wiring whilst not being subject to the constraints and drawbacks of wireless technologies. This in turn will make the product well suited to both new build and refurbishment applications. It will be well suited to smaller and simpler commercial buildings which would not traditionally have BMS installed. The product will comprise a basic energy metering and monitoring layer which is then expandable through the addition of supplementary modules offering the ability to incorporate control and management functions of varying levels of sophistication depending on the building context and targets. Particular emphasis is to be placed on innovation in simplification i.e. creation of a BMS system that is as low cost, robust and as simple to install and commission as possible.